Sustainable Synthesis of Next Generation Cooling Technologies

Refrigeration and air conditioning accounts for approximately a sixth of the planet's energy consumption and both markets are growing rapidly. Most refrigerants currently in use are hydrofluorocarbons, which are harmful greenhouse gasses. Clearly an alternative to existing refrigeration technologies is required and it is important that the replacements are as environmentally friendly as possible. Spin crossover materials are a promising new class of solid-state coolants based on thermally responsive transition metal complexes. The aim of this project will be to apply the principles of green chemistry to the design and synthesis of these complexes as well as characterisation of their useful properties. Techniques including mechanochemistry, accelerated ageing and reactive printing will be used to synthesise new materials. Characterisation will include NMR, X-ray diffraction, Raman and IR spectroscopy, reflectivity, magnetometry and thermal analysis. There will likely be opportunities to travel to collaborator laboratories in Europe to undertake training and analytical measurements. The student will gain skills in the rapidly developing technology of solid-state cooling, preparing them well for diverse careers in academic or industrial research and development